Farm-Based Resource System

The Farm-Based Resource System is a demonstrable concept which will eliminate emissions of ammonia from agricultural residues (manures, slurries and anaerobic digestion digestates).It will involve the integration of existing technologies - material drying, advanced thermal conversion (gasification or pyrolysis), nutrient recovery, syngas utilisation and renewable, carbon restorative fertiliser manufacture. This is a novel combination of technologies, each at different levels of maturity. It will not only eliminate ammonia emissions, thereby addressing associated air quality and climate change issues, but be investible, significantly reduce carbon emissions from livestock and mixed farm systems, reduce reliance on expensive imported fertiliser, enhance farm incomes and enable the creation of rural jobs and skills.

The proposal will deliver a challenged model which articulates risks (and their mitigations) enabling a rapid move to demonstration followed soon after by full scale, commercial deployment.

The team brought together to do this are all practitioners in their fields. Up to four farming enterprises, technology providers, agronomists and those who are experienced in delivering programmes of research, development and innovation from concept to implementation will work together to deliver this first phase.